DELIGHTA - DEfence against LIGHTing Attacks on face biometrics

Project DELIGHTA aims to develop innovative technology to extend the capabilities of online face verification systems. Building on iProov's world-leading, patented technology it introduces new variables and new analysis techniques to the task of detecting replica and replay attacks on individuals, using pioneering techniques that have not previously been used in a broad application context. The outcome will be greater security for citizens accessing online services, without compromising usability.